Enhancing protective efficacy of avian influenza vaccines through targeted delivery of protective antigens to chicken immune cells

Avian influenza viruses (AIVs) are responsible for severe economic losses in poultry production systems throughout the world. Over the past few years, outbreaks of highly pathogenic avian influenza (HPAI) viruses have negatively affected the trade, food security, public health and livelihood of millions of farming and associated communities all around the world. Vaccination is one of the key ways of controlling AIV prevalence in poultry. For this, we need highly effective vaccines. This PhD project proposes to develop new vaccines that elicit rapid, strong and durable humoral and cellular immune responses in chickens against AIV. We will explore various areas of new emerging vaccinology approaches like the use of selective and targeted in situ delivery of antigens to antigen presenting cells (APCs), viral vectors and nanoparticle-based vaccine delivery systems.
This proposed PhD research will provide a platform for the improvement of vaccines against AIV in poultry. Having such novel, highly protective and cost-effective disease control tools and strategies will help to minimise the impact of infectious diseases on farmed animals and offer economic, public health, environmental and social benefits globally. AfS, ENWW